Country Estate Carbon Demonstrator Project - Blenheim Palace

_"We could have any number of technical solutions but without making a human link they are going to fail. This is where design is critical - closing the gap between the theoretical take-up and the actual implementation of something that is going to change the world... We need to design the massive transition to net zero so that the consumer sees the benefits and sees that reduction is ok in the short term." James Taplin, Innovate UK_

The global economy is only 7.2% circular, a decrease from 9.1% in 2018, largely due to increased material extraction. This growing Circularity Gap signifies our heavy reliance on new materials, as over 90% are wasted or locked into durable goods like buildings and machinery. Thus, secondary materials, which are reused post their initial life, account for a mere 7.2% of all economic inputs. Knowledge gaps and capability constraints hinder this circularity progress.

Tumblebug provides holistic solutions, integrating technology, skill enhancement, and software that create value, catering to all system stakeholders from operations to PR. Here we partner with Capchar and Blenheim Palace to deploy the _Systemic Design Framework_ methodology to design, demonstrate, and distribute a seamless solution to transform Blenheim Palace's various organic waste streams and under exploited organic resources into a self-sustaining circular bio-ecosystem. This project provides excellent value to the UK tax payer, with all hardware (Tumblebug, Capchar), facilities and Blenheim Palace's costs provided in-kind by project partners. The outcomes of this project will be disseminated through a unique visitor experience within Blenheim Palace - and recommended to all those reading this description. Here you can learn how organic waste can be transformed into assets using a systems approach which is regenerative and restorative, with the aim of keeping products, components, and materials at their highest utility and value at all times.